Understanding variation in reading progress in deaf children

Low levels of reading create educational disadvantage, barriers for employment, and have substantial socio-economic, health and mental health implications. Despite large-scale public health interventions for deaf children, including cochlear implants and universal newborn hearing screening, many deaf children experience severe reading delays, which increase with age. To advance educational opportunities and social well-being of deaf children, we need a better understanding of what enables some deaf children to become good readers, and where the reading process breaks down for other deaf children.

The overarching aim of this timely project is to determine how deaf children's reading skills develop in middle childhood and identify the language and cognitive factors that predict progress in reading. We will conduct two complementary longitudinal studies. Study 1 will be a large two-year longitudinal study with 100 deaf and 200 hearing children in middle childhood. Study 2 will be a smaller but longer-term longitudinal study building on existing data collected from deaf and hearing children in preschool, and following them up as they reach middle childhood. Together, these two studies provide a unique opportunity to map deaf children's reading and language trajectories, determine factors predictive of reading growth in middle childhood, and establish the role of preschool language skills in predicting long-term reading outcomes for deaf children. This project is timely because we have an existing cohort who are the requisite age to be included in study 1, and we can build upon their existing preschool data in study 2.

Previous studies have mainly included beginning readers and focused on the role of phonology (understanding the sounds of spoken language) in deaf children's reading with inconsistent findings. We will focus on older children and go beyond phonology by investigating a range of skills including vocabulary, morphological skills (knowledge of word structure), language comprehension (English and/or BSL), speechreading (lipreading), and executive functions (mental processes including working memory, inhibition and cognitive flexibility). We are particularly interested in the role of morphological skills, which can be derived through exposure to visual print, and might act as a compensatory route into successful reading for deaf children.

This project will be transformative for current knowledge and our understanding of how deaf children read and which language and cognitive factors are predictive of good reading progress. This information will inform current reading instruction and pave the way for developing appropriate reading interventions for deaf children. It is ambitious yet realistic in its scope because we have already recruited 92 out of the required 300 children. Datasets will be shared on the Open Science Framework to facilitate reproducibility and create a robust, unprecedented resource for future research studies.

We will ensure significant academic impact by sharing our ground-breaking dataset with researchers across different fields including psychology, audiology, deafness, language and communication science, education, and linguistics. We will engage throughout with key stakeholders and project partners to translate research findings into practice and ensure that the relevant findings and implications are disseminated across clinical and educational practitioners and professionals working with deaf children and their families, and organisations and associations who influence policy on the education of deaf children.